University of Brighton and Parafix Tapes and Conversions Limited

To develop and implement technologies to generate operational performance data across manufacturing machinery, and embed data analysis expertise to transform machine scheduling, driving efficiency and productivity.